Approximation and variance reduction methods for stochastic partial differential equations

Stochastic partial differential equations (SPDEs) are a ubiquitous modelling tool for spatiotemporal dynamics with applications in finance, biology, neuroscience, fluid mechanics, and opinion dynamics to name a few. Of particular interest are those arising from interacting particle systems. Such systems are (i) computationally expensive to simulate at the individual particle level (i.e. microscale) and (ii) fail to capture fluctuation behaviour at the ensemble level. Taking the mean field limit (i.e. macroscale) can describe the average behaviour of the system but at the expense of losing any stochasticity in the system. An alternative option is to apply a coarse-graining procedure to study the evolution of the particle density via a continuous density-based model (i.e. mesoscale). Such models often take the form of SPDEs from the theory of fluctuating hydrodynamics. These models should (i) be cheaper to
simulate and (ii) be able to describe features of the particle system at the ensemble level.

In this PhD we aim to tackle various problems related to the analysis, modelling and approximation of such SPDEs. Applications of our analysis may include, but are not limited to, (i) modelling of active matter. These are nonequilibrium systems of self-propellant particles. They exhibit a phenomenon known as motility-induced phase separation where liquid and gaseous states can coexist, however the mathematical framework to describe this is incomplete. (ii) radial distribution functions. These are a common choice for studying properties of particle systems in physics and chemistry. The analysis and modelling of SPDEs that govern the dynamics of such functions is a topic we may explore.